'Strange Magic': A Creative and Critical Exploration of Bisexual Representation in Young Adult Fantasy Literature

My critical-creative project explores depictions of bisexuality in a selection of post-2009 young adult fantasy novels. My primary critical research question is: how, why and to what ends do these texts employ magic to support their construction of bisexual characters?

My first critical chapter investigates the parallels between the experience of "growing up magic" and growing up queer, while the second discusses the magical bisexual body. The final chapter discusses how the indeterminate nature of the borders and boundaries demarcating the magical worlds in these texts reflects the liminal existence of the bisexual teenager.

My findings will inform my YA fantasy novel, a fully realised portrayal of bisexuality in which a girl discovers her magic and her sexuality against the backdrop of a mysterious magical market.